Speech technology and its impacts on diverse speakers

My research focuses on speech technology and its impact on diverse speakers, informed by insights from developmental linguistics and sociolinguistics, along with computer science and human-computer interaction (HCI), particularly feminist HCI. One strand of this work involves quantitative and qualitative research with trans speakers, exploring their voice- and communication-related experiences and goals. In a recent exploratory study (Ross et al, 2025), I found that trans men problematise the idea of vocal masculinisation as a voice training goal; several interviewees saw this approach as inauthentic, overly prescriptive, and reinforcing cisnormative stereotypes about gender. The second strand, considering impacts, necessitates investigating these technologies as they are situated (and often, commodified) in society, addressing questions of power, inclusion, and imagined futures. There is growing evidence that interaction with machines can and will influence human communication. We increasingly encounter commercial text-to-speech (TTS) voices in contexts like customer service, education/training, social media and entertainment, and speech technology 'users' include many people interacting with these systems out of necessity, for example at work or to access essential services, rather than by choice. Following Cave and Dihal (2020) and Blodgett et al (2020), I assert that the human-like voices disseminated by companies are not generic, but convey specific identities and implicit ideological messages about what kinds of voices are unmarked, acceptable and appropriate for various roles in public life. My current projects aim to find evidence revealing some of these ideological underpinnings, and to explore public attitudes toward voice cloning.